Allergy Learning: Early Review/Testing & Efficient Diagnosis (ALERTED)

"An urgent need for radical change in allergy diagnostics is illustrated by:

1. Rapid growth in number of allergy sufferers e.g. incidence of food allergy in UK children doubled in 10 years, 44% of UK adults now have an allergy (_Mintel, 2010)_
2. Lengthening waiting times for allergy testing (commonly over 2 years)
3. The EU's annual indirect avoidable cost of untreated allergies is estimated at between €51bn and €155bn (The European Academy of Allergy and Clinical Immunology, 2016)

The ALERTED Primer study ('Allergy Learning: Early Review/Testing & Efficient Diagnosis') will develop novel integrated modular technology to address these challenges, targeting low-cost, efficient, reliable, allergy diagnostics, empowering patients and clinicians, reducing waiting times and cost per patient, while providing potentially long-term epidemiological information.

The project seeks to combine new technology with a step-change in methodology and treatment. It is anticipated that early diagnosis of allergies allowing for prompt treatment will avert avoidable crises and substantially improve patient experience and outcomes."